Carbon Analytics

Carbon Analytics provides an online platform that makes it dead simple for businesses to
measure their carbon footprint and find ways to reduce it throughout their supply chain. We
produce a map of a company’s supply chain that shows them where their carbon footprint is
coming from just by analysing basic financial data. Our system then facilitates the collection
of more detailed information from their suppliers, and recommends the most cost effective
initiatives for reducing their carbon footprint. This allows companies to minimise their
exposure to fluctuating energy prices and increasing carbon legislation, prove their green
credentials to their customers and create quick wins for the climate